Sonic Fiction as a Mode of Ecological Sound Practice

This practice as research project will investigate the potential of sonic fiction in addressing post- anthropocentric ecological concerns. There is a long tradition of sound practice that explores humankind's relationship to nature, which this research will build upon by adopting theories and methodologies from sonic fiction, theory fiction and speculative continental philosophy.

Sonic fiction, in this context, is an interdisciplinary practice that utilizes a combination of text, image, objects and sound to communicate narratives that re-interpret the historic and imagine a different present by drawing from the future without reverence for traditional genealogies or canons. Research into sonic fiction is predominantly theoretical and situated within sound studies, with current art practices focusing on a variety of socio-political themes from afrofuturism to sonic warfare. This practice as research project will contribute to the sonic fiction discourse by focussing on pressing contemporary ecological themes, such as how large-scale complex systems, structures or objects are impacting humanity.

There are clear connections between these fiction-based or speculative practices and the exploration of new ecologies. A growing body of artists, philosophers and theorists are developing speculative philosophical discourse to formulate original perspectives on post-anthropocentric social, political and environmental concerns.

The Anthropocene is an epoch marking humankind's effect on the geological makeup of the earth, which has highlighted the interconnectedness of all living and non-living things thus challenging the long-held human notion of being separate from nature. This repositioning of humanity with things highlights the emergence of new ecologies including complex systems and objects such as global computing, capitalism, nuclear radiation and global warming. Such post-anthropocentric entities are hugely distributed in space and time, some of which emit no sound or image and as such cannot be sensorily experienced. This research will provide articulation to these new ecologies by developing an artistic practice that will endeavour to create a lived experience by actualizing the a-temporal, distributed, physical, virtual, invisible and inaudible.

This research will be situated within the field of ecological sound practice and will produce an interdisciplinary series of works for exhibition and writing for publication, which will enable public access to experiences that explore possible future ecologies.